Developing novel software to monitor the Darknet and prevent cyber attacks and data loss with 15-minute response times for alerts

**Public Description**

The current protections available to prevent data from being stolen from organisations are inadequate. Incidents are increasing, with 46% of businesses and 26% of charities reporting cybersecurity breaches or attacks within the last 12 months (Cybersecurity Breaches Survey 2020).

Dark Intelligence Limited is a rapidly growing UK-based SME that specialises in cybersecurity. DarkIntel was founded by John Wrightson, Vince Warrington, Steve Smith and Simon Webster. The company is solving an innovation need that could help reduce the impact of state-backed or industrial-scale hacking by 30% while also generating a year-5 post-project revenue of £45M. This is in the form of a software that proactively identifies activity on the Darknet prior to data theft.